Cargo POD

Following a commercial feasibility study with Emirates Airline and Dnata,Westfield have created,with Ha specification/design for an electric inwheel powered autonomous cargo pod that is able to take aircraft akes(baggage containers) and ULDs (Unit Loading Device containers)all using the same self powered platform from the terminal/warehouse to the aircraft and back using driverless technology.This will decrease the emissions airside, reduce delays at airports by automating the landside to airside security check and increase utilisation of vehicles by minimising charging time using an advanced carbon ion hybrid power plant and fast charge system.The vehicle will be equipped with an AI control system that will optimise the use of Lithium and Carbon Ion power.